Co-design and AI for Innovation in Ultra-sonic Transducers for Underwater Sonar

Currently sonar systems consist of three separate elements. These elements are the device, the electronic circuits, and the AI. The device serves the purpose of translating the sound waves into electrical signals. It consists of a transducer and/or receiver that uses piezoelectric material. The electronic circuits allow for communication between the devices, the AI and the interface. It is also used to affect the circuit when necessary. The AI is used to understand the signals. This can be done using a collection of techniques and tools such as deep learning or creating specialised algorithms. These elements can be constructed and made by different companies and industries and are then brought together to work as a single system. Occasionally getting said devices to operate effectively together can cause issues and results in the whole system being less effective. In this project one system will be designed that will encapsulate every element, resulting in a more effective system.

This PhD project, which will suit an engineer, physicist or material scientist, will study how such innovation can be characterised, understood and codified, with a particular aim to shorten the time to realise the potential of innovative materials and structures.

It will do this through active exploration of incorporation of lead-free piezoelectrics and textured ceramics into representative transducers. This will exploit new material characterisation techniques and virtual prototyping across a range of software platforms implementing finite element analysis and simpler tools.

Potential impact
FUSE has been designed to maximise impact in partnership with industry, international academics, and other organisations such as NPL and the NHS. It includes funded mechanisms to deal with opportunities in equality, diversity and integration (EDI) and in realisation of impactful outcomes.

EDI is aimed at realising the full potential of the talented individuals that join FUSE. Funding mechanisms include support for ten undergraduate internships to prime the pipeline into FUSE research studentships; part-time studentships reserved for people with specific needs to access this route; and talent scholarships for people from Widening Participation backgrounds. Additionally, cultural issues will be addressed through funded support for work life-balance activities and for workshops exploring the enhancement of research creativity and inventiveness through diversity.

People: As a community, FUSE will contribute to impact principally through its excellent training of outstanding people. At least 54 EngD and PhD graduates will emerge with very high value skills from the experience FUSE will provide in ultrasonics and through highly relevant professional skills. This will position them perfectly as future leaders in ultrasonics in the types of organisation represented by the partners.

Knowledge: FUSE will also create significant knowledge which will be captured in many different forms including industrial know-how, patents and processes, designs, and academic papers. Management of this knowledge will be integrated into the students' training, including data management and archival, and will be communicated effectively to those in positions to exploit it.

Economic Gain: In turn, the people and knowledge will lead to the economic impact that FUSE is ultimately designed to generate. The close interaction between the FUSE academics, its research students and industry partners will make it particularly efficient and, since FUSE includes both suppliers and customers, the transition from knowledge creation to exploitation will be accelerated.

Societal Benefit: FUSE is well placed to deliver a number of societal benefits which will reinforce our researcher training and external partner impacts. This activity encompasses new consumer products; improved public safety through advanced inspection across many industrial sectors; and new modalities for medical surgery and therapy. In addition, FUSE will provide engaging demonstrators to promote education in science, technology, engineering and maths, helping replenish the FUSE pipeline and supporting growth of the FUSE community far beyond its immediate members.

Impactful outcomes will gain from several specific funding mechanisms: horizon scanning workshops will focus on specific ultrasonic engineering application areas with industrial and other external participation; all FUSE students will have external partners and both industrial and international academic secondments will be arranged, as well as EngD studentships primarily in industry; and industry case studies will be considered. There will also be STEM promotion activity, funding ultrasonic technology demonstrators to support school outreach and public science and engineering events.